TES Digital

The project addresses the vision of achieving a 1/3rd reduction in cost per hour of use for complex engineered products across a broad range of UK manufacturing sector output by 2025 (see recently published national strategy on through-life engineering services). The project led by OEM aerospace partners Rolls-Royce plc, BAE Systems and Bombardier Transportation, with a consortium of leading universities, software platform providers and market disseminators will provide accessible Through-life Engineering Services (TES) resources (tools, techniques, databases, best practise use cases and standards) to enable a significant reduction in the operational costs of long life, high value assets such as aero engines, aircraft and rail vehicles.